Development of a integrated smart dysphagia rehabilitation platform

One of the key aspects requiring care after a stroke is dysphagia (swallowing difficulties). It affects over 50% of 1.3 million stroke survivors in the UK. It is linked with death, disability, loss of independence, and need for further hospitalisation. In addition to stroke, other conditions due to aging and smoking also cause dysphagia. Around 4 million people in the UK have dysphagia, including more than 51% of elderly patients in care homes. Treatment for dysphagia is primarily provided by speech and language therapists (SLTs). Studies have shown that high-intensity high-frequency therapy is key for effective rehabilitation. However, resource availability and cost limit the NHS's ability to offer such services.

Beautiful Voice is a digital health platform. It employs AI and gamification to modernise speech and language therapy delivery. It makes high-quality speech and language therapy more accessible, efficient, and data-driven.

The Beautiful Voice platform has been shown successful at increasing home therapy dosage, and improving speech, voice, and language skills of stroke survivors.

The aim of this project is to create a new service for people with dysphagia. This new service will enable patients and caregivers to receive guided, interactive, and engaging dysphagia therapy at home. It will help them improve their self-management skills. This means they can start suitable exercises sooner, and exercise more effectively and for longer, leading to better improvement in their conditions. It will also help SLTs automate some tasks. This will give them more time to care for those who need it most.

The project will take 18 months. We will extend the service offering to dysphagia rehabilitation. This will involve incorporating evidence-based therapy materials and developing real-time feedback. These additions will help guide patients during self-practice. Additionally, the therapy progress will be monitored and gatekept remotely by SLTs to ensure patient safety.